Quantum systems strongly coupled to their environment: tensor network approaches

"This is a PhD research project in Physics, and specifically in theoretically modelling open quantum systems, as described below:

No real-world quantum system is truly isolated. This means the dynamics of a quantum system cannot be fully captured by just solving its Schrödinger equation, and instead different approaches need to be developed. If the coupling to an environment is strong, as it often is in solid state or molecular systems, it is not even possible to predict a system's future evolution with a model that only depends on the present time. Rather, the full history of how a system has interacted in the past is needed to know what it will do in the future.
Such 'non-Markovian' behaviour is notoriously difficult to simulate. However, in recent years we have developed a suite of groundbreaking new algorithms to tackle this challenge. In particular, we use tensor network approaches to capture the influence of the environment on a system efficiently. This has opened up a new world of predictive power.
In this project, we will exploit and combine powerful features from different and currently complementary tensor network methods and apply them to particular real-world problems. In particular, we will be interested in cases where one or two particles in the environment dominate the effect on the open system, over a broad background of the rest. This might, for example, allow us to design molecular systems that have more efficient energy transfer, and so impact on the future developments in solar cell technology."